Smart Cyber-Physical Systems for Multimodal Human-Robot Collaboration

The United Kingdom is facing population aging and with this there comes a host of healthcare issues. Acute Ischaemic Stroke is one of the leading causes of death nationally, most prevalent in those over the age of 40 (constituting 95% of all strokes). Of those that suffer a stroke, over 60% go on to experience some form of motor dis-ability. It's been proven that by enacting quick Physical Therapy and rehabilitation, we can help curb motor function losses by relying on the brain's neural plasticity (the ability of the brain to relearn). However, the ratio of patients to Physiotherapists is slowly rising. To deal with this, there is a clear need for personal assistive devices such as incorporating wearable robotics and at-home rehabilitation devices. The first step in the rehabilitation process is the Sit-to-Stand process, a patient activity that is also used as a key identifier for gauging at-home independence.

However, identification and classification of the intention to start this motion and identification of the different phases can be difficult. By recording signals from the body using methods such as Electroencephalograpy, Electromyography and kinematic data, a sensor array can be built to gather signals about the Motor Intent of a patient. Understanding these signals is extremely difficult as non-invasive devices have poor Signal-to-Noise Ratio. However, by utilizing Machine Learning, specifically hybrid Deep Learning models, such as CNN-LSTMs, the efficiency of identifying different intents increases. These intents can be utilized as control mechanisms in rehabilitation devices. The goal is to validate whether combining these different aspects of control with the increased compliance that comes from Soft Robotics, can help to safely improve clinical outcomes of Sit-to-Stand rehabilitation. A review of current literature for hybrid Brain Computer Interface, Sit-to-Stand methods and Soft Robotics is needed to aide in this investigation.

The research aims to overcome some of the current limitations that occur within the field of Non-invasive BCI by utilizing hybrid approaches of sensors. By utilizing this approach, we aim to reduce the time taken for at home rehabilitation and help those who are suffering from Acute Ischaemic Stroke and reduce their recovery time. The direct impacts of this research are in the field of hybrid Brain computer interfaces and Soft robotics; the research potentially has progression for sensor fusion and wearable assistive devices.